Design and 3D-Printing of Biomaterials for Cardiovascular Applications

There is huge scope to replicate the complex nature of tissue, through the design and additive
manufacturing (3D printing, 3DP) of biomaterials. Extrusion-based bioprinting of hydrogels, has been shown to create orthotropic, viscoelastic and hyperelastic material properties. This is of interest to the replication of many types of tissue, and in this project will be investigated with relation to arteries. Arterial tissue has a distinct 3 layered structure, of which the mechanical properties vary greatly depending on location in the cardiovascular tree and disease pathology. Replicating the mechanical properties of such tissue is of great interest, either as a base for a tissue scaffold or graft, or vessel mimicking materials used for the development of diagnostic tools and interventions.
To date, extrusion-based bioprinting of hydrogels, has been shown to create orthotropic properties relative to the toolpath [1]. Furthermore, combining the mechanical properties of hydrogels, within an upscaled in-silico model, has shown that design of interfaces, relative to a multi-layered graft influences the intramural stress distribution [2]. This research project will utilise a sub-zero bioprinter to explore process parameters within the design of 3DP hydrogels, and the effect on the mechanical properties of the specimen. The characterised mechanical properties will be implemented into an in-silico model, to explore design parameters with respect to a multi-layered system.

[1] Crolla et al. 2021 "The orthotropic viscoelastic characterisation of sub-zero 3D-printed poly(vinyl
alcohol) cryogel" MRS Advances (2021) 6:467-471, https://doi.org/10.1557/s43580-021-00086-1
[2] K. L. Fegan et al. 2022, "Design and Simulation of the Biomechanics of Multi-Layered Composite
Poly(Vinyl Alcohol) Coronary Artery Grafts", Frontiers in Cardiovascular Medicine, 2022, Vol. 9,
883279, https://doi.org/10.3389/fcvm.2022.883179